Cooperative multi agent optimal adaptive control of large degree of freedom manipulators for an interdependent collaborative task

Cooperative multi agent optimal adaptive control of large degree of freedom manipulators for an interdependent collaborative task